InGage App

In-gage technologies helps companies reduce customer churn and increase word of mouth sales by changing the behavior of the front line staff. We do this though technology and professional services